Quantum Simulators for Fundamental Physics

The project is in the context of Analog Gravity, mainly focussed on Cosmology. We will investigate cosmological-related behaviors in fluids at room temperature and pressure, and eventually at ultra-cold temperatures.